A numerical wave tank for testing Offshore Wind Turbines: extensions and validation of a model based on the highly nonlinear High-Order Spectral (HOS)

For studies and projects carried out on fixed or floating offshore wind turbines (OWT) for its own needs or in collaboration with other industrial or academic players, EDF R&D is developing a range of calculation codes to simulate hydrodynamics (waves, currents), aerodynamics, seakeeping and floater movements, moorings, etc. The proposed project involves improving and extending the functionality of the existing advanced hydrodynamic solver for nonlinear waves. The code in question, called COSMHOS, is based on the High-Order Spectral (HOS) method, which is efficient and accurate for highly nonlinear (regular or irregular) waves in uniform water depth. This solver is coupled with the integrated hydro-aero-servo-elastic solver DIEGO, also developed at EDF R&D and used extensively for offshore wind turbine studies (optimisation of real offshore projects, testing of new types of FOWT, etc.).